Quinquennial (half-decadal) carbon and nutrient dynamics in temperate forests: Implications for carbon sequestration in a high carbon dioxide world

Having more carbon dioxide (CO2) in the atmosphere has increased rates of photosynthesis, promoting greater tree growth and carbon storage in forests. This process is called 'CO2 fertilisation' and results in 2-3 billion tonnes of carbon being removed from the atmosphere each year, which is 25-30% of the carbon put into the atmosphere by human activity annually. CO2 fertilisation, thus, greatly reduces rates of global warming.

The fight against climate change relies on CO2 fertilisation continuing into the future; the Paris climate agreement emphasises that global efforts are required to limit the amount of carbon we release to that which trees, soil, and oceans can absorb naturally. Increased carbon storage in mature forests, due to CO2 fertilisation, is considered to be the most important reason for the current carbon uptake. But, looking forward, it is highly uncertain whether such high rates of uptake will continue, because the production of plant biomass also requires the uptake of nutrients from soils. The availability of key nutrients (especially nitrogen and phosphorus) may severely limit the ability of trees in mature forests to continue to grow more rapidly.

Studying mature forests is particularly important when determining whether nutrient availability may limit future carbon uptake by land ecosystems. Firstly, as discussed above, mature forests are likely the most important absorbers of carbon on land; secondly, nutrient availability is generally low in mature forests because the roots of mature trees may have already fully explored their soils in their search for key nutrients. If mature forests are unable to access more nutrients in the future and maintain their carbon uptake, then this would have major implications for our society. It would mean that we would have to reduce our carbon dioxide emissions by a greater extent, and more rapidly than currently expected, if we are to avoid the most serious consequences of climate change.

Temperate forests currently absorb almost as much carbon as the emissions from all EU nations. While tropical rainforests are, of course, important, mature temperate forests are calculated to be fourfold more efficient at absorbing carbon, and so merit special attention. To be able predict how mature temperate forests will respond in the future, it is critical that we determine whether greater carbon dioxide concentrations in the atmosphere will allow mature trees in temperate forest to:

1) take up more nutrients from soils, and/or,
2) increase the efficiency with which they use available nutrients to produce new plant tissue.

Manipulating CO2 for whole stands of mature forest is challenging and expensive, and until now there has been no experiment that would have allowed us to address the uncertainties discussed above. All this has changed with the establishment of a new experimental facility in mature oak forest in central England. Leveraging a £15m philanthropic gift and an equivalent University of Birmingham investment, a whole-ecosystem free-air carbon dioxide enrichment (FACE) experiment has been set-up, which is successfully forest patches to CO2 concentrations more than one third higher than current levels. In the FACE ecosystem, the canopy trees are at least 160 years old and the site has been forested for the last 400 years.

QUINTUS aims to carry out the detailed measurements of nutrient cycling (more than 20,000 analyses) that are required to answer the two key processes outlined above and, thus, determine how a mature temperate forest responds to rising atmospheric CO2. This new experimental understanding will then be used to develop and test the next generation of the computer models which are used to predict future rates of climate change. QUINTUS will deliver a foundational change in our understanding of future C uptake in temperate forests, and in mature forests generally. Such an advance is urgently required and has major societal relevance.

Potential impact
QUINTUS aims to clarify the role of nutrient availability on carbon sequestration by temperate forests in a changing atmosphere. This is science with profound societal impact; results contribute an essential evidence base informing the models used to predict future climate. The consortium has global reach in its partnership, and will have global reach because the terrestrial carbon cycle (and thus climate change) is a pressing concern to global communities of research users, policy-makers, climate-sensitive industrial sectors, and people.

BIFoR FACE is already a powerhouse of stakeholder engagement, having hosted an average of 3 events per fortnight throughout 2017 and 2018 at all levels from government to citizen.
Who might benefit? Potential socio-economic beneficiaries include: (i) the UK Met Office and other Earth-system modelling agencies; (ii) UK government departments of Business, Energy & Industrial Strategy (BEIS) and Environment, Food & Rural Affairs (Defra); (iii) the Intergovernmental Panel on Climate Change (IPCC) and other national and international policy-makers; (iv) forest authorities; (v) NGOs and concerned citizens. We have well-proven conduits to each of these stakeholders.

How might they benefit? We will interact with each impact constituency in the way best suited to each of them, to ensure reflexive development of change in practice.

1. UK Met Office and other Earth-system modelling agencies: The new process understanding and observational constraints in temperate forests under high CO2 will improve land surface models. We will work directly on the UK community land surface model, JULES. The improved JULES model, ready to be incorporated into the next generation UK Met Office Earth System Model, will contribute to IPCC assessments beyond the current cycle. Impact in this sphere is most effectively delivered through research co-production with the Met Office (Hemming, Wiltshire), cascading outwards through the Met Office's and Co-I Sitch's involvement in the annual Global Carbon Budget of the Global Carbon Project.

2. BEIS & Defra: we will provide the evidence to underpin future assessments of the natural capital of mature UK forests. By studying the throughput of macronutrients, water, and energy through the BIFoR FACE site, we will improve the evidence base for assessment of the regulating ecosystem services (including climate regulation) provided by UK deciduous woodlands. Impact in this sphere will be delivered by governmental advice channels including the West Midlands Forestry and Woodlands Advisory Group, of which the PI is a member.

3. IPCC and other national and international policy-makers: policy-makers require evidence quantifying the land carbon response to elevated CO2 in order to assess climate mitigation costs and pathways to sustainable living. Impact in this sphere will be delivered through expert involvement in international scientific bodies (Met Office partner provides several co-authors to the next IPCC AR6 WG1 report) and through government channels (item (2), above).

4. Forestry authorities: Forestry authorities will benefit from the new understandings on the nutrient factors in sustainable forest management. Impact in this sphere will be delivered through broader BIFoR knowledge exchange workshops, to which we will contribute during the project. All BIFoR projects come together each January to share outputs with stakeholders. See also our letter of support from one of the UK's largest and most innovative forest estates (Norbury LoS).

5. Citizens, particularly young people: the BIFoR-FACE facility is already being used as a flagship for STEM education on climate change issues through our strong links to the Royal Geographical Society and Royal Society of Biology. QUINTUS outreach will focus on the interaction of nutrient and carbon cycles, and be made available to stakeholder websites, e.g. www.schoolscience.co.uk.